The Multisensory mouth An investigation into the somatosensory olfactory and gustatory processes driving oral hygiene behaviours

The Multisensory mouth An investigation into the somatosensory olfactory and
gustatory processes driving oral hygiene behaviours